Glasgow Caledonian University and TNEI Services Limited KTP 23_24 R1

To develop and launch a new and market disruptive module within its current IPSA software which will allow more sophisticated probabilistic modelling of the uncertainty in demand and generation of energy networks, allowing network operators to perform scenario-based network - increasing market reach and customer growth.